Wearable and flexible technologies enabled by advanced thin-film manufacture and metrology

Wearable technologies such as smart glasses have recently caused much excitement in the business and technology spheres. However, these examples use relatively conventional technologies. The real breakthrough in wearable technologies will come when we can manufacture materials and components that are flexible and non-intrusive enough to be integrated into everyday items, such as our clothes. The main challenges to achieving this are the lack of reliability, performance limitations of (opto)electronics on flexible substrates, and the lack of flexible power sources. Much of the necessary device technology exists in some nascent form; our proposal will provide the technological innovation to allow its manufacture in a form compatible with wearable technology. In this project we aim to solve a key technological challenge in wearable technologies, namely that of scalable and cost-effective manufacturing by taking advantage of the following areas of UK technological excellence in components and scale-up technologies:
1) The assembled consortium has an emphasis on inventing and demonstrating the key wearables technologies required on flexible substrates for displays, energy harvesting and sensing.
2) The consortium consists of key researchers in the fields of modeling prediction, metrology, systems integration and design for reliability, all required to complement the device engineering.
3) Importantly, by integrating, right from the word go, the aspect of Roll-to-Roll (R2R) scale-up of manufacturing such flexible technologies, we will create the manufacturing know-how to allow fundamental science to translate into manufacturing.

The deposition processes for all wearables face similar challenges such as low material yield, high waste (important for functional films where minimizing waste saves costs substantially) and lack of in-situ process monitoring. Additionally, for our targeted applications, there is currently no scalable cost-effective manufacturing technology. Roll-to-roll processing fulfills this crucial need and our aim will be to enable this scalable manufacturing technology for inexpensive production on flexible substrates, an area very much underexplored in terms of advanced functional materials, but one with huge potential.

Potential impact
In its latest report on manufacturing in the UK, the Foresight report concludes that "Manufacturing is no longer about 'production'"and that "39% of UK manufacturers with 100 or more employees derived value from 'manufacturing services' related to their products." These are important numbers and no technology embodies these aspects more than wearable and flexible technologies. By 2024, the market for wearable technology will reach $70 billion, according to IDTechEx. Initially photovoltaics, OLEDs and e-paper displays will grow rapidly, followed by thin-film transistor circuits, sensors and batteries. Even agriculture is expected to be a growth sector for wearables, as outlined in another IDTechEx report, "Wearable Technology for Animals 2015-2025," which covers the needs, technologies and markets of wearable electronics for livestock, pets and wild animals. It forecasts that the global market will grow from $910 million in 2014 to $2.6 billion in 2025. Thus enabling the manufacture of these devices and systems can produce huge economic benefits to the UK economy. In addition to our industrial partners, there are many other UK firms that we plan to engage with such as Oxford & Paisley, Cambridge Materials, Sheffield Materials etc. There is also significant activity in machine development in the UK (Bobst Manchester, Timpson, Double R Controls, Ultraprecision Engineering, Gencoa etc.), film converting (Ultimet, Camvac, Tertrapak) and substrates (Innovia films, DuPont Teijin etc.), all of whom would experience benefits when we enable the manufacturing of truly wearable and flexible technologies. Moreover, the provision of wearable technologies provides opportunities for follow-on services such as automatic health monitoring with automated links to the medical professions, which could add significant value to the UK economy.
As EPSRC's own Materially Better report outlines the UK is particularly strong in key areas of research such as in the understanding of complex inorganic materials, organic electronics, theory and simulation of materials and functional devices. In our project, we address each of those issues. Thus, this is evidence that our highly interdisciplinary proposal plays to the strengths of UK's Advanced Materials base. The call document states "to enable advanced functional materials to thrive in the industrial world, we need to understand the integration of these materials with components, the demands for performance and reliability, and the requirements for new assembly processes and manufacturing techniques to realise this." Our proposal addresses these very needs in the context of wearable and flexible technologies by marrying materials development with upscaling processes suitable for large area deposition. The general technological know-how that we will develop is however applicable to other industries such as antireflection coatings, smart windows and rigid solar cells that are outside of wearable and flexible technologies and we will actively seek to engage with them.